Stratiphy Sustainability Platform (SSP)

Stratiphy is developing an API to incorporate carbon footprint and ESG metrics into investment portfolios. This will assist asset managers in optimising client portfolios with a focus on sustainability and drive positive investment outcomes.

We are partnering with data providers to embed a range of available sustainability metrics in the portfolio optimisation process. This seamlessly brings together the traditional world of asset management and the newer techniques in sustainability monitoring. The goal is to make sustainability an integral factor in investment decision making processes at all levels of asset management.